Evidence Symposia - exploring the evidence base on key policy themes

This application seeks funding to support the organisation of four evidence symposia in partnership with the Welsh Government.
The symposia will bring together leading experts and senior policy makers/practitioners to review and challenge the evidence on important cross cutting policy questions and discuss policy implications.

Provisional themes for the 12 month symposia programme are:-
- Understanding civic participation - citizen centred participation or competition for scarce resources?
- The best start in life - what do we know about the impact of early interventions on children's life chances?
- Planning to meet the needs of frail, elderly people in Wales
- Well-being in Wales

The number of attendees at each symposium will be kept relatively small to encourage open, interactive discussion. An evidence briefing paper will be commissioned and circulated prior to each symposium as an evidence building block for the expert presentations and discussion. A brief report will be produced following each symposium, summarising the discussion and highlighting any evidence gaps identified and recommendations for follow-up action.

Outputs will be disseminated widely amongst academic, public and third sector audiences.

Potential impact
We envisage the evidence symposia programme having two waves of impact amongst public and third sector organisations. The first wave will involve the senior policy makers/practitioners who participate in the symposia events They will join leading academic experts, to review and critically challenge the evidence base on important policy issues. In an atmosphere of openness and trust, they will explore where there is consensus on what the evidence tells us, where the evidence is missing or ambiguous and what the policy/practice implications might be.
We have already demonstrated that the evidence symposium model is an effective model for achieving this interactive, critical challenge. WISERD supported the Welsh Government to run two evidence symposia in 2010/11. The first symposium on behaviour change was held in November 2010 and the second on measuring well-being in March 2011. Both symposia generated a great deal of interest and useful discussion, and led to a number of practical outcomes, including a proposal to establish a behavioural change network and input into the Welsh Government's survey questions on well-being,
Following feedback from the previous symposia, we are proposing a number of enhancements to improve impact. For the forthcoming programme, we are proposing to extend attendance to other public sector and third sector senior policy makers/practitioners. This will bring additional perspectives and will broaden and enhance the discussion, although it will be important to keep the numbers relatively small to encourage the interaction that has been a feature of previous symposia. We envisage the symposia will raise awareness of existing research and analytical approaches, and help to identify gaps in understanding, knowledge and data. We anticipate that this will form the basis for the development of collaborative research initiatives and a closer alignment of research programmes. More broadly, the interaction between academics and policy makers/practitioners should encourage greater understanding and cooperation between sectors.

The second wave of impact will be realised by circulating widely the evidence briefings and reports of proceedings. We will place these on WISERD/WG/ESRC and other research websites, circulate to academic, public and third sector research networks and, where appropriate, include articles and news items in relevant newsletters/journals.